Using multi-vector demonstrators of energy modernisation

It is not possible to fully understand complex evolving multi-vector energy systems through high-level simulation only, hence detailed high temporal resolution control system models are required alongside the real physical and engineering systems. It is yet unclear to what extent these models and the dynamic interactions between them can be trusted without backing them up with experimental emulation and real world demonstration. This project will investigate how much and in which ways can facilities improve modelling approaches or even help develop new ones (e.g. empirical models of battery degradation). It will couple existing models of sub-components and systems, develop new ones and demonstrate their value in novel future energy systems with particular focus on the co-evolution of supply and demand using experimental demonstrators. This can inform both modelling approaches of such systems but also processes like diagnoses and prognoses of their operation. It will also develop roadmaps of how to design such facilities in order to maximise their benefits and usefulness.